GRAM - Gravity for Rivers Agriculture and Mines

The coming gravity sensors based on Quantum Technologies (QT) have the potential to disrupt existing surveying practices through dramatically improved measurement sensitivities. GRAM is a collaboration between Teledyne e2v, RSK, the Canal & River Trust, the Coal Authority, Cranfield University and the University of Birmingham (UoB) to establish the Quantum Technology (QT) gravity sensor market opportunities against assessment of current geophysical technologies to determine soil compaction for precision agriculture, detection of water levels in disused mines and mineshafts and canal & river embankment leak detection. GRAM will baseline the capabilities of existing sensor technologies in the sectors identified, provide technical specification and performance requirements to the manufacturers of prototype and commercial QT gravity sensors and establish a market pull from the end users of the information generated by the sensors. Moreover, it will provide a market sizing and market penetration assessment to determine the size of the potential markets, analyse the competitors and determine the cost brackets for each of the three applications together with expected survey methodologies.